Developing methods for quantification of dsRNA immunogenic impurities immunogenic impurities

Double-stranded RNA (dsRNA) impurities are a barrier for
therapeutic use of mRNAs. DsRNA structures, present in RNA
therapeutics, can induce a strong inflammatory response that
limits the drug's efficacy, and this is especially true for
therapeutics for chronic diseases. There is an increasing interest
from regulatory agencies to demonstrate adequate dsRNA level
control and current immunoassays used for dsRNA
quantification show limited correlation between dsRNA structure
detection and immunogenicity.